4ITSec

Successful award of the Cyber Essentials Plus has had a huge impact on the growth of the business; it gives a badge of cyber security and opened to doors to other previously unavailable opportunities for business